Pen Testing

We are hoping to secure assistance with the necessary IT Healthcheck and penetration testing required as part of our ISO27001 certification. Our recent certification to this standard has enabled us to secure a large public sector based contract and will differentiate us for future opportunities in this arena.